Non-Heme Enzymes as Biocatalytic Platform for the Production of Heterocycles

In this proposal, we will develop novel biocatalytic reactions using Fe and alpha-ketoglutarate dependent enzymes (aKGs). We will exploit the mechanistic diversity of these enzymes to design reactions that are exceptionally challenging for traditional chemical catalysts. In particular, we will transform aKGs into a synthetically useful platform for the production and derivatisation of saturated N-containing heterocycles, such as aziridines and pyrrolidines. These compounds are of great interest for the pharmaceutical industry and sustainable, contemporary methods to produce them are scarce. We will achieve this goal with a multifaceted, interdisciplinary approach: we will first perform screenings to study the limits of the promiscuity of recently discovered natural enzymes capable of performing the desired transformations, using homologs and artificial mutants. On the other hand, we will use mechanistic insight to manipulate the reaction outcomes and favour certain unnatural pathways to imbue the desired functions into selected aKGs that have never been used for that purpose, achieving novel cyclisation reactions with completely unprecedented structural scaffolds. With robust methods for the production of these heterocycles in hand, we will further showcase the synthetic potential of aKGs by using them to derivatise the heterocycles. For instance, we will seek to perform C-H halogenation reactions to enable further synthetic elaboration in the future via chemoenzymatic cascades.